Non-invasive Continuous Core Temperature Monitor

Individuals may suffer heat illness as a result of physical exertion in harsh environments or the inability to control their environment. There is a major unmet need for non-invasive monitoring for use during activity and inactivity. The innovation presented is a portable, medically accurate, non-invasive device to continuously and automatically monitor the core body temperature of individuals in real-time so that heat illness can be avoided and physiological functions operate at a safe and optimal level. No existing methods of measuring core body temperature that provide this combined functionality and the resultant technologies will significantly improve current patient care and enable many new ambulatory applications of physiology monitoring to vastly increase the number of individuals who can be benefit from the technology, in global markets from healthcare to defence.